Polariton physics in novel 2D materials

In this project the student will explore the strong light-matter interactions in atomically thin two-dimensional semiconducting transition-metal dichalcogenides (TMDs). The principal objectives are (1) Fabrication of TMD-microcavity devices comprising gated heterostructures enabling electric field control of exciton complexes; (2) Observation of robust gate-controllable TMD polaritons based on trions and indirect excitons. If the two goals are reached on a reasonable time-scale, the student will then study non-linear phenomena in the polariton regime.